Investigating dense suspensions in yield stress emulsions

The rheological properties of high particle volume fraction suspensions have been found to possess interesting properties such as frictional contact based shear thickening. Emulsions are widely used materials which can have different properties based on the volume fraction and packing of the droplets. The interplay between these two systems, where a well defined emulsion acts as a yield stress background for a dense suspension, is not well defined and could lead to interesting properties.